Cyber Funding

As a growing company, at Make it Social we are concerned that our current technology and processes may not be suitable for our growth plans, clients and users. Whilst we have taken precautions in house we are not experts and cannot be sure that all precautions have been taken. We require an external supplier in cyber security to fill the gap to keep us protected and ensure that as we grow we have everything in place.